Development of Simulation Tool for Raspberry Robot

Fieldwork Robotics intend to build a simulator that will allow us to address several challenges caused by Covid 19, such as social distance, increase on the price of some key components, and the fact that only one to two people can have access to the robot to run optimisation trial at any time.

A simulator will allow us to trial many of the potential improvements in a software, reducing the bottlenecks caused by Covid 19 whilst accelerating the go to market, reduce the impact of scarcity of harvesters and address a key point on food security.